Aston University and Brockhouse Group Limited KTP 21_22 R5

To increase operational efficiency, reduce energy usage, and capture and re-use waste heat to become part of a sustainable supply chain. To enable entry to new markets in sustainable energy management products.